Diving into the Blue - Conservation Finance and Ocean Governance Restructuring in Belize

Pioneering concept located at the intersection between ecological concerns and liberal economic objectives, blue economy redefines oceans as new frontiers for blue growth available to a political-financial ecosystem of governments, NGOs, and financial institutions promoting, sustainable finance for marine protection and socio-economic development.